3D Manufacturing

"Our idea to vastly improve and streamline our manufacturing process with the adaptation of 3D printing technology. With 3D printing capabilities within our manufacturing process, it will provide the company with a foundation to grow exponentially, with a number of key benefits to the company:
• 3D printing will allow for mass customisation that is very flexible allowing us to provide unique bespoke tools to suit our customers specific needs without additional cost
• It will allow us to manufacture much more complex tools with even greater accuracy and in much shorter periods of time thereby meeting the client’s requirements
• With the adaptation of the 3D printer there would no longer be need for certain outdated machinery in our production process that are costly to run and maintain.
• It will also massively reduce both energy costs, as the printer itself is a lot greener than machinery we currently use, and wastage of materials as the printer precisely calculates how much is needed
"